External Champion to RCUK Global Uncertainties Programme

Dr Tristram Riley-Smith will act as External Champion to the Global Uncertainties Programme. The key methods to be used in this work are: analysis, networking, advocacy, and the deployment of tools designed to develop and support collaborative partnerships: he will apply his strategic skills and knowledge of research needs to identify accredited research projects that are of potential interest to users; he will also seek to identify significant gaps; he will use his networking skills to develop and work with contacts in RCUK, research establishments and end-user communities; GU Leadership Fellows represent a particularly important community, here; he will employ his communications and leadership skills to look for - and create - opportunities to deliver consistent messages that promote impact-focused research and collaborative working; he will work to raise understanding among end-users about the open-ended and uncertain nature of cutting-edge research, while encouraging researchers to realise the need to turn blue-sky thinking into applied tools, techniques and insights; he will draw on the insights gained over recent years to promote different approaches to enhance engagement, to include: portals, "speed-dating", workshops, Ideas Factories/Sandpits, conferences, research calls, data-sharing initiatives, research institutes, accelerators and incubators. Quality Assurance will be built into his activities by ensuring that the outputs from his work are subject to a review process from relevant stakeholders . He will also develop a Risk and Mitigation Plan.

Potential impact
Dr Riley-Smith believes there are opportunities to extract significant impact from the GU Programme, recognising that focussed effort is needed a) to identify existing projects most likely to deliver value to end-users; b) to highlight end-user requirements that are currently unfulfilled; and c) to break down barriers between researchers and end-users.

His top priority in the first year would be to review the existing research portfolio, running a triage process to highlight a small number of projects - perhaps half a dozen - where there is the opportunity to draw up an enhanced impact plan that would deliver substantive benefits. He believes the External Champion can add value through coaching and support, with an emphasis on building partnerships between researchers and end-users. It is too early to predict where these benefits will materialise from, and when, but Dr Riley-Smith would expect to find good prospects in the portfolios of all Research Councils.

His second priority will be to promote greater levels of engagement between end-users and researchers, ensuring challenges are better understood, with the opportunity for end-users (from different domains) and researchers (from different disciplines) to co-design projects. The picture is patchy, with some interest-groups insufficiently engaged (eg Law Enforcement Agencies, which should have a strong interest in the GU Programme given the Serious and Organised Crime theme), and with many others suffering from limited "band-width" to support collaborative research. Over the last year, Riley-Smith has identified a number of tools and techniques designed to enhance engagement; he has concluded that these need to be deployed within a connected "eco-system" rather than haphazardly. An early goal will be to review governance arrangements, in case a "Partnership Board" could help stakeholders to work together.

The benefits deriving from his work extend beyond researchers and end-users/stakeholders, to citizens of the United Kingdom and the wider world who benefit from better national and global security outcomes.